Role of the bone marrow stroma cells in maintaining MDS stem cells

Myelodysplastic syndromes (MDS) is a blood cancer which originates from our bone marrow. Bone marrow is a spongy internal part of the bones, which in healthy people acts as a factory where the haematopoietic stem cells (HSCs) divide and give rise to all the blood cell types, enabling us to fight infections and distribute oxygen in the body. Bone marrow is a complex tissue made up of various types of cells including HSCs, immune cells, blood vessel cells and other stroma cells that provide supporting environment. However, this well drilled machinery is broken down in MDS. MDS incidence increases markedly with age. It is important to note that with an increase in the ageing population within our communities, the incidence of MDS will increase considerably going forward. Currently available treatments are having very limited success, with <5% of patients undergoing stem cell transplantation, a procedure that offers the only possible cure. The disease biology of MDS has been explained by the discovery of various gene mutations (mistakes in the DNA) in HSCs.
Role of the bone marrow stroma cells in maintaining MDS stem cells postulated that a cell that is endowed with an 'advantageous' gene mutation will produce a daughter cell with increased fitness, which will flourish and produce a dominating cell population over time. However, this long-standing view does not consider the role bone microenvironment, where these HSCs are residing and continuously exhibiting disease signals. Majority of the work on the role of bone microenvironment has been performed on other cancer types, however, the role that microenvironment plays in development of MDS is still unclear. Immunodeficient mouse models are genetically engineered mice that are useful for studying cancer stem cell biology, amongst other things. These animal models allow us to grow the human cells inside the bones of the mice. Recently, our team provided evidence that MDS stem cells, are dependent on humanised bone microenvironment to grow in immunodeficient mice. The goal of our proposed project is to go beyond the role of stem cells and dissect the role of blood vessel cells as well as stroma cells in supporting the malignant HSCs (or inhibiting healthy HSCs). We want to identify the mechanisms through which these cell types communicate with each other and test if inhibition of this communication network can produce better therapeutic responses. Lastly, this project will generate BM interactome data that in future can be used to develop novel drugs against niche components. Our results can potentially have significant ramifications for the development of therapeutic approaches, not only in MDS but also in other age-related haematologic diseases.

Technical abstract
Our project makes use of our humanised Bone Marrow niche xenotransplant model to identify the communication networks using a range of single cell technologies that will be complemented with other laboratory techniques, such as FACs analysis, imaging, and multiplexed immunofluorescence microscopy technique. Therefore, we will perform various experiments to fully investigate the functionality of BM MSCs and blood vessel cells to understand their interactome with malignant MDS stem cells. Lastly, we will integrate all these data to generate a Bone Marrow interactome data that in future can be used to develop novel drugs against niche components.